Countercept- a Blended ETDR Tool

Cybersecurity is a growing threat to large & small orgs in the UK, costing theUK economy
~£27bn p.a. Cyber-attacks cause major data loss, disrupt business operations & cause the
release of IP affecting businesses, gov’s & public bodies. The scale & nature of cyber-attacks
is well documented & the increased penetration of ICT & data into daily life has driven the
UK gov to raise cyber-attacks to a tier one threat.
Cybersecurity has evolved alongside ICT technology to protect data & in 2013 the mkt was
worth $188.9bn globally & £2.8bn in the UK. Typical solutions consist of firewalls, antivirus
tools & Intrusion Detection Systems. Security Information and Event Management (SIEM)
tools have also been developed as a tool for orgs to monitor event & information activity
across a network. SIEM tools are used to carry out investigations into cyber security
breaches. To increase SIEM tools effectiveness, Endpoint Threat Detect & Response(ETDR)
solutions have emerged as the next generation technology to detect malicious attacks or
activity where they occur- the endpoint or host. MWR have found that the current ETDR
solutions fall short in their ability to detect & respond to network infiltrations.Current ETDR
tools tend to use either event history without real time data or event history with real time data
& no ETDR tool or solution can currently combine the features of both into one effective tool.
MWR,an established supplier of cyber security , intend to improve this through providing
Countercept, a blended agent & agentless ETDR tool. Countercept will reduce the time & cost
of an investigation & improve data quality for current ETDR tools. Countercept will be a
valuable tool to both large & small orgs & will be a product that would sit alongside an SIEM
tool to improve the SIEM performance & reduce the costly & time-consuming burden of
investigations. It is anticipated that the project will be completed by September 2015 & mkt
entry will be by early 2016